Development of automated controller and related software to optimise Reperfusion Injury treatment (medical devices)

Each year, the UK records over 113,000 strokes, with as many as 80% classified as ischemic, resulting from blood clots that block cerebral blood flow. There are more than 950,000 people in the UK suffering from medium to long-term consequences of stroke, including negative psychological effects and varying degrees of disability. The current best-practice medical intervention is clot-removal, commonly referred to as a mechanical thrombectomy (MT), which relies on a specialist neurointerventionalist and wider interventional teams within stroke centres. However, even in procedures deemed "successful", approximately 50% of patients will deteriorate and experience poor recovery outcomes after 90 days. Such poor outcomes can be accounted for by the persistence of ischemia-reperfusion injury (RI), which occurs when restoring blood flow after a period of ischemia resulting in cell damage.

Cerefuze Medical are developing a game-changing innovative treatment for ischemic stroke patients who have undergone successful thrombectomies, designed to limit the progression of RI and curb longer term brain injury. Cerefuze's technology will be developed and validated prior to deployment in specialist centres. It will be used as an adjunct to MT in an effort to reduce post procedural complications that lead to poor patient outcomes.

The funding requested will allow Cerefuze to progress from initial "proof of concept" into initial pre-clinical trials and will advance the Cerefuze organization, thus positioning readiness for first-in-human trials (FIH). The project represents an essential stage in giving technology access to the thousands of patients in the UK and further abroad while lessening the burden of stroke.